X-ray radiation production in ultra-intense laser-dense-plasma interactions

The project focuses on characterisation of high energy photon generation in overdense plasma irradiated by ultra-intense laser pulses. The results will provide new fundamental insight into X-ray generation in dense plasma for which the laser-plasma interaction is volumetric, as opposed to target front surface dominated. Given the dominance of radiation pressure driven-effects at the higher laser intensities planned for future multi-petawatt laser facilities, it is expected that the results of this study will be of broad interest and be reported in high profile publications.
The student's tasks include:
* Numerical investigation of ultra-intense laser plasma interaction in the radiation pressure dominated regime;
* Investigation of the production of X-ray and synchrotron-like radiation and the influence of laser hole boring on the efficiency of laser energy conversion to high energy photons ;
* Experimental investigation to test the predictions of the above simulation programme using high power laser facilities.